Bose-Einstein condensate microscopy for 2D materials

We aim to turn a novel quantum sensor based on a Bose-Einstein condensate (BEC) atomic probe into a scientific instrument. As we have recently demonstrated, a BEC microscope can image magnetic patterns and active electric current pathways in two-dimensional samples with ultra-high sensitivity (picotesla/nanoampere) and micrometre resolution. The main purpose of the project is to further develop and exploit the unique capabilities of BEC microscopy to make advances in the field of nanomaterials and their applications.
Magnetic imaging allows for detecting active current flow rather than measuring conductivity which is the standard characterisation property in electrical testing. Imaging the active current flow enables the observation of functional responses in complex conductive samples, therefore, such an instrument is in high demand in materials science and a wide range of application fields.

Until recently, no suitable magnetic imaging technology has been available to observe these functional responses, as existing technologies have been fundamentally limited by the trade-off between sensitivity and resolution. With this project we will demonstrate how BEC microscopy can deepen our understanding of the structure-property relationships in nanomaterials and accelerate the development of novel conductive materials such as transparent electrodes based on random networks of nanowires. We will also apply the BEC microscope to help new discoveries in bioengineering by investigating how cells respond to electrical stimulus on carbon nanotube scaffolds for example when directing the differentiation of stem cells into neural cells which could have huge implications in future therapies.

Technical abstract
We propose the development of a quantum sensing instrument—a Bose-Einstein Condensate microscope—that can image magnetic fields and electric current paths in two-dimensional (2D) samples with high sensitivity and spatial resolution. The BEC atomic probe, composed of neutral atoms cooled to sub-microkelvin temperatures, is highly sensitive to magnetic fields, enabling it to detect minute variations in magnetic flux and infer current distributions in conductive samples.
The BEC microscope fills a gap in current sensing technologies, where combining high sensitivity and high spatial resolution is challenging. Nitrogen-vacancy centre sensors in diamond provide nanometre-scale resolution but lack sensitivity, while optically pumped magnetometers offer sensitivity with millimetre-scale resolution. Our BEC microscope achieves picotesla sensitivity and micrometre-scale resolution, allowing for detailed current path mapping over large areas.
The instrument will manipulate the BEC close to sample surfaces, enabling magnetic field mapping caused by currents in nanostructures like carbon nanotube scaffolds, silver nanowire networks, and graphene oxide layers. By analysing atomic density changes after interaction with these magnetic fields, current density maps will be reconstructed using inverse problem techniques.
Key challenges include integrating samples into an ultra-high vacuum, refining atom-surface manipulation, and optimizing the signal-to-noise ratio. The BEC microscope will advance understanding of structure-property relationships in materials and optimize conductive networks for applications like transparent electrodes in touch screens. It will also support bioengineering, such as neural tissue engineering on electrically active scaffolds.
This project will validate the instrument against current technologies, improve performance, and bring it closer to industrial applications, advancing its readiness from TRL 3 to TRL 6.